Microstructure-sensitive machine learning for smart metallurgical manufacture

Neural networks and machine learning (ML) algorithms have been used in materials science and engineering for some years now and have even yielded successes in developing new materials and novel manufacturing methods. However, the majority of this research is based upon learning data sets that try to link numerical materials property data to the manufacturing process variables. Such approaches have limited potential, because the microscopic structure of the materials that actually determines the properties and its evolution during processing is not taken into account explicitly. As a result, the trained ML models are able to interpolate well the possibilities that fall with the domain of the training data, but often fail to make viable predictions outside of it. Thus, potentially superior novel processing methods and materials with improved properties can remain undiscovered.
The project will address this capability gap by developing a ML methodology that will incorporate not only the alloy properties and processing route information, but also the corresponding microstructural data from materials characterisation experiments and from computer simulations. The training set will also incorporate established physical laws for microstructural evolution and will seek out deviations and nuances in the training data that may warrant further scientific scrutiny, as well as allow predictive extrapolation outside the training set domain. I.e. in addition to being able to "join the dots" the approach will allow "plotting new dots in uncharted territory".
Research plan:
The project will develop a training set for ML algorithms in the form of a database built up from available published research data on the development and industrial processing of superalloys. The database will collate alloy compositions, full production routes, mechanical properties, environmental degradation resistance, cost and energy consumption and will relate these to the images of the microstructure and other experimental data. The images will be processed and analysed to measure key geometrical parameters of the microstructure such as the grain size distribution and precipitate size distribution which govern base mechanical performance, as well as undesirable features that may result from optimal processing such as the distribution of undesirable detrimental phases and defects including cracks, voids, tears, etc. which adversely affect the product lifetime and reliability. Research data from computer simulations will also be used in the database alongside the experimental data. However, the end user will be able to chose of the ML predictions are made from solely experimental data, theoretical simulations or both.
Project objectives:
(1) Creation of a database containing the unique material "fingerprints" of a broad range of superalloys combining numerical composition, property and material production data with 2d and 3d microstructure imaging data from microscopy and x-ray scattering.
(2) Interfacing the database with suitable ML algorithms that will be able to solve the relevant regression and/or classification problems. Generation of a flexible and powerful metadata structure will be essential to this.
(3) Use of the database as the ML training set to establish trends and patterns in the data.
(4) Validation of the predictive capability of the training set and established mathematical trends against known physical laws for microstructure evolution and phase field computer simulations, as well as experiments where appropriate.